The LCEDN USES Programme Network

In the summer of 2012 RCUK, DFID and DECC launched a major research programme (Energy and International Development: Understanding Sustainable Energy Solutions (USES) in Developing Countries Programme) designed to improve our understanding of sustainable energy solutions within developing countries (see RCUK/DFID/DECC, 2012). This USES programme represents a significant research investment within an area that is clearly of increasing importance to the UK government (low carbon energy is a major area of funding of the £2.9 billion International Climate Fund and energy represents a growing component of DFID aid and research funding) but also one that had been identified by RCUK in 2010 as an area of major interest but limited capacity (RCUK, 2010).

The programme has set itself a series of ambitious objectives. These include: having demonstrable impacts on the lives of the urban and rural poor; improving the evidence base concerning the impacts of low carbon energy transitions on wider aspects of poverty alleviation and development (particularly the cultural and political barriers to access); and developing meaningful collaborations between UK academics and colleagues in Southern institutions, and between those academic communities and the wider community of policymakers, practitioners, businesses and users.

While each of the projects funded under the programme has been designed with these programme goals in mind, the success of the programme as a whole in achieving the ambitious goals which it set itself would be greatly facilitated by close cooperation and mutual learning amongst the researchers involved. As such, this proposal seeks to establish a research network (the LCEDN USES Programme Network) that will develop a series of integrative activities that can assist the USES programme in achieving its objectives by establishing a strong forum where the researchers involved in these projects can support and learn from each other. Thus, one of the key intentions of the proposed network will be to integrate the teams working on the 12 funded USES projects. Activities will be designed to address key challenges likely to be common to the projects, both in terms of the conducting of the research itself and in relation to ensuring impact and enhancing capacity building activities. The network will also facilitate the drawing of comparative lessons from across the projects and cross-programme monitoring and evaluation. The Network will also provide significant opportunities to enhance the reach of the impact and dissemination activities of the individual USES projects and to network the projects into the broader national and international communities working on these issues. It will make full use of the existing resources, activities and networks of the UK Low Carbon Energy for Development Network (LCEDN) in ensuring the widest possible research uptake and securing the highest levels of impact for the work conducted via the USES programme research. The LCEDN USES Programme Network will also work to ensure that the UK government's funding of the USES programme contributes towards somewhat wider goals such as raising the profile of UK energy and international development-focused research in the UK (and overseas) and encouraging more UK researchers in the energy sector to think through the international development implications of their work. Finally the network will also play a role in coordinating annual reporting and representation of the 12 USES projects to the programme funders.

Potential impact
The LCEDN USES Programme Network has been designed specifically to enhance the impact of the research funded through the RCUK/DFID/DECC Energy and International Development: Understanding Sustainable Energy Solutions (USES) in Developing Countries Programme.

Through an innovative programme of face-to-face and electronic interactions and coordinated dissemination activities, the network will integrate the community of researchers (UK and international) involved within the 12 projects that have been funded via the USES programme and their commercial, public and NGO partners. The intention is to strengthen the capacity of each of the projects to deliver real impacts in improving the lives of the urban and rural poor within the countries where the projects are being developed. At the same time, the networking and integration of the projects and the adoption of a shared approach towards project monitoring, evaluation and dissemination will also enhance the ability of the USES programme as a whole to meet its wider objectives of improving the evidence base concerning the impacts of low carbon energy transitions on wider aspects of poverty alleviation and development and developing meaningful collaborations between UK academics and colleagues in Southern institutions, and between those academic communities and the wider community of policymakers, practitioners, businesses and users. This will enhance the effectiveness of the USES programme funders (RCUK, DFID and DECC) expenditure, with clear value for money implications for the UK tax payer.

Beyond the specific impact of the network upon the quality of the research conducted by the 12 USES projects in the locations where they are developed, the network will also deliver real benefits to a range of other stakeholders working within the broader arena of low carbon energy and international development issues. The network will, for example, provide enhanced access to improved understandings of some of the major contextual factors affecting the success of individual projects/investments which will be invaluable for commercial organizations, international and national policymakers and practitioners working in this area. In turn, the network will promote interactions with a range of other UK and international academic communities working in low carbon energy, international development and related fields who will gain from the sharing of experiences regarding the trans-disciplinary collaboration and cross-cultural research involved in the individual projects, as well as the enhancements to the evidence base concerning the impacts of low carbon energy transitions on wider aspects of poverty alleviation and development.